Application of General Repellents against Agricultural Pests

General semiochemical repellents are widely used for protecting humans and livestock from attacks by

arthropod pests in developing and developed countries, but they have been little explored or used for

crop protection. The aim of this project is to prove the concept that volatile, repellent chemicals can be

used to reduce the damage caused to agricultural crops by a range of insect pests. This could provide a

widely-applicable new approach to management of crop pests that reduces the use of conventional

pesticides and is compatible with integrated pest management and sustainable agricultural

intensification. The approach is applicable in both developed and developing countries. The project will

be a collaboration between a UK SME, Russell IPM, two UK research institutes, East Malling Research

and the Natural Resources Institute, and an SME, Russell IPM Bangladesh and Bangladesh Agricultural Research Institute (BARI) in Bangladesh